The Development and Impact of Artists' Acrylic Paints in the United Kingdom

A history of the development and use of artists' acrylic paints in the UK based on an examination of evidence from written sources, artists interviews and technical study of works of art